nakedhearts digital application

nakedhearts digital is applying for an innovation grant to allow us to engage with an external security consultant, to help us to ensure that our systems are as secure as possible, so that we can protect our customers and corporate data from attacks, and fulfil our responsibilities under the Data Protection Act.